Identifying synergies between citizen science and Long-Term Socio-Ecological Research (LTSER) in the Cairngorms National Park

Since the 1980s, a network of hundreds of ecological study sites emerged across the globe. These sites are part of a network of long-term ecosystem (or ecological) research sites (LTER for short). Since the early 2000s, some of these sites became part of the larger-scale Long-Term Socio-Ecological Research (LTSER) platforms, which are made up of multiple LTER sites and undertake research at a scale that is relevant to many of the major social and environmental interactions of interest. The purpose of the network is to understand environmental change over time, with the long-term and place-based research allowing for site-based study/exploration and monitoring. The science that is emerging is contributing to international assessments, such as the International Panel on Biodiversity and Ecosystem Services (IPBES), as well as regional, national and international policies.

While there are few reports detailing the presence and use of citizen science within LTER/LTSER science, there is a lack of frameworks and methodologies to support researchers who work in LTER/LTSER sites on the use of citizen science. Considering the UK is one of the leading countries in the development and utilisation of citizen science, and in particular the integration of citizen science into strategic plans such as those of the Scottish Environment Protection Agency, this project aims to start building the knowledge base necessary for integrating citizen science into LTER sites and LTSER platforms.

The project focuses on the Cairngorms LTSER platform as a testbed for examining the potential links between citizen science and ongoing LTSER research. This will be done through a study of existing citizen science (including biological recording) at the location, and an examination of the data and information that is recorded. The next element of the study will involve a workshop involving engagement with relevant stakeholders including scientists, local authorities, tourism business community, environmental charities and Non-Governmental Organisations (NGOs), local residents, and visitors. The aim here is to examine their awareness and use of citizen science. We will use the workshop to examine the integration of citizen science within LTER/LTSER research, which will include experiential activities during which the participants will take part in a variety of citizen science activities followed by discussions of these experiences. On the basis of these activities, a short report will be produced, suggesting where and how the integration of citizen science and LTER in the UK should progress.

Technical abstract
This short project is aimed at carrying out a stakeholder workshop within the Cairngorms LTSER platform in which focus group discussions and the opportunity to trial several citizen science activities will allow the project team to answer key questions exploring how citizen science could be used for 1) collecting data relevant to rewilding research, 2) community engagement, 3) awareness-raising, and 4) environmental stewardship. In preparation for the workshop, a preliminary study will provide an analysis of the citizen science potential for LTSER platforms in general, and for the Cairngorms LTSER platform specifically. Following the workshop, a report will be compiled summarising the key findings of the preliminary study, the outcomes of the workshop and core research questions and challenges suitable for the next stage of activities that will move this foundation level research forward.

Potential impact
The main impact of this project will be through the interaction with stakeholders - including scientists from diverse communities, local authority managers, commercial businesses, local residents, environmental charities and Non-Governmental Organisations (NGOs). This is a very short, and highly restricted resourced project. The expectation is that knowledge about various aspects of citizen science will be shared with stakeholders through material that has been already prepared and in particular a short analysis that is accessible and summarises the latest research. In addition, the previous research in the area has highlighted hotelier interest in CS initiatives both as a source of local biodiversity knowledge and activities for their clients during their stay in the area.